A Dimensional Approach to Bilingualism and Autism: Investigating the Impact of Bilingual Experience and Autistic-Like Traits on Theory of Mind in Scho

The proposed PhD research seeks to shed light on the complex relationship between bilingual experience, autistic-like traits (ALTs), Theory of Mind (ToM), and Executive Functions (EF) in development. Bilingualism is a dynamic, complex experience, but its exact impact on cognitive development remains enigmatic. Similarly, ALTs, which extend beyond clinically diagnosed autism and are continuously distributed in the general population, are under-explored in their relationship to ToM and EF.

To date, the inconsistent findings concerning the effects of bilingual experience on cognition are a product of monolithic, dichotomous treatments of bilingualism, methodological weaknesses in existing assessments, as well as inadequate sample sizes and inappropriate study design. Bilingual experience is more accurately captured by means of specific bilingual experience-based factors (EBFs), such as the onset age of active bilingualism, children's proficiency in the language(s) they are being tested, and their language use in different interactional contexts.

In addition, despite the prevalence of bilingualism worldwide, its impact on autistic cognition is under-explored, which has negative implications for autistic children and their families. Recent studies suggest that bilingual experience may positively influence cognition in autistic children, but further investigation is required. Within autism research, an additional issue is the virtually exclusive focus on individuals meeting the clinical threshold for autism versus typically developing controls. Considering the broader autism phenotype, via ALTs, allows us to investigate the universality of theories about ToM and EF and how these may relate to varying degrees of autistic characteristics.

The claim that autistic children are uniquely impaired on ToM tasks has recently been challenged due to growing concerns around the validity of existing ToM tasks and replicability of observed effects. The over-reliance on elicited-response measures with high linguistic and concurrent processing demands has also been criticised, as these may mask ToM abilities especially in non-neurotypical populations. The persistent overrepresentation of false-belief tasks as the sole measure of ToM, combined with recent evidence that autistic children may in fact be able to understand others' desires and intentions, reveal the need for comprehensive ToM measures to capture autistic children's ToM skills.

Our central hypothesis is that specific dimensions of bilingual experience and ALTs, rather than bilingualism and autism per se, may result in differential cognitive performance. Across two studies we propose to explore how bilingual EBFs, ALTs and structural language skills affect EF and ToM task performance in a diverse sample including autistic children, their siblings, and typically developing children from monolingual and bilingual backgrounds.

The overall aim of this research is to explore the complex relationship between aspects of bilingual experience, ALTs, ToM and EF in school-aged children, offering a more comprehensive and nuanced understanding of these phenomena, with potential far-reaching implications for both the scientific community and the autistic population.